The University of Bradford and Natures Laboratory Limited KTP 21_22 R3

To transfer BioGel Technology enabling the development of effective products containing propolis and herbal actives for the treatment of biofilms. The innovation will significantly reduce antibiotics usage, development of resistance, and provide affordable treatment for all.